A New Approach to Bernoulli Convolutions and Salem Numbers

Sets and measures exhibiting some kind of self-similar fractal structure are extremely common in nature, and come up surprisingly often in pure mathematics. Bernoulli convolutions are perhaps the simplest examples of fractal measures `with overlaps' and the question of the Hausdorff dimension of Bernoulli convolutions is an important mathematical problem, originally dating from the 1930s. The first examples of Bernoulli convolutions of dimension less than one were produced by Erdos in 1939, shortly after leaving the University of Manchester. Since then, researchers working across many mathematical disciplines, including number theory, harmonic analysis, additive combinatorics, fractal geometry and dynamical systems, have sought to understand better the dimension theory of Bernoulli convolutions. There has been very substantial recent progress but a complete theory remains elusive.

In this project we seek to combine recent progress of the applicant together with Akiyama, Feng and Persson on the study of Bernoulli convolutions using a family of matrices with ideas of Mercat that allow one to fully describe these matrices in particular cases. In particular, we will spend time visiting Mercat in Marseille and by combining our ideas will show that a particular Bernoulli convolution associated to a Salem number has dimension one. This is a first step towards proving the famous conjecture that the only parameters giving rise to Bernoulli convolutions of dimension less than one are Pisot numbers, the examples studied by Erdos in the 1930s.

Potential impact
The primary impact of this research will be in pure mathematics, further developing UK expertise at the intersection of fractal geometry and ergodic theory and developing links with a number of other research areas. To maximise this impact I will disseminate my research in leading international open-access journals, speak at international conferences and undertake numerous research visits. I will also continue to attend and speak at the UK one-day ergodic theory meetings, which are a key way of developing UK expertise in dynamical systems.

The proposal will also have very significant impact on my own personal and scientific development. By fully developing the theory associated to the (very significant) examples studied in this proposal, I hope to develop a detailed, credible plan for a full resolution of the entire question of the dimension theory of Bernoulli convolutions which will lead to further grant proposals.